University of Leeds And Dinsdale Moorland Services Limited

To develop new geophysical surveying and interpretation techniques and use this knowledge to improve the methods employed for peat moorland management.